Classical spinning black holes from quantum spinning particles

The first direct detection of Gravitational Waves generated by the encounter and merger of two black holes was made by the Laser Interferometer Gravitational-Wave Observatory in 2015. Since this discovery, several other events which also include neutron stars have been observed. This opens a new path to explore the Universe and the limits of General Relativity.
The analysis of these events requires precise prediction for the waveform signal templates at the interferometer, which are obtained
by a combination of different methods to attain a good theoretical prediction of the three phases of a binary merger: the inspiral, merger, and ringdown.
In the past years, motivated by the discovery of Gravitational Waves, new efficient ways to produce predictions to model the binary inspiral have emerged.
In contrast with traditional methods, these approaches are based on quantum field theory methods.
The success of this effort borrows years of development in tools from precision physics for colliders. Such tools include new variables, multiloop calculations, and a formalism to obtain classical observables from quantum scattering amplitudes.
In this project, we aim to push the state-of-the-art in the description of spinning generic compact bodies (e.g. black holes and neutron stars), including non-conservative and absorption effects, in order to understand quantum-to-classical transitions with scattering amplitudes.
We are going to progress in combining tools to efficiently go to higher-loop order in the conservative and nonconservative effects relevant to gravitational wave experiments. In this endeavor, we plan to explore relations and conjectures emerging from quantum-to-classical transitions.